Queen's University Belfast and Sensumco Limited

To understand multimodal biometric data across a range of contextual circumstances. To include signal to noise identification (time series and multivariate) and multimodal data investigation to understand emotional biometric response within contexts.